NCJL Academic Lead

Across policing and the Home Office there are critical questions that need answering in order to improve criminal justice outcomes. The information exists to answer many of these questions but is hidden within large datasets that need cleaning up, linking and analysing. To date, this has been constrained by a limited access to and understanding of the data, and the capacity of existing in-house resources.

The National Crime and Justice Laboratory (NCJL) aims to maximise the potential of the data currently held within policing and across government to support a data-driven approach to strategic policing, criminal justice system (CJS) and wider Home Office police development and evaluation. Its ambition is to open this data to academics to be able to utilise the untapped capacity and capabilities of academia and industry to provide a cost-effective and innovative response to pressing CJS priority areas and challenges. It will form part of the Home Office's commitment to becoming an innovative, data-driven department by driving the use of innovative data science techniques to prevent and reduce crime.

Overall, the NCJL aims to:
increase the utilisation and value of CJS data
improve data-driven policymaking, leading to improved CJS outcomes
increase the resource capacity to conduct rigorous and robust research
improve analytical capabilities (including methods, tools and expertise)
build partnerships across government, policing and academia

The NCJL Academic Lead will play a pivotal role in the development of the NCJL, working with the Home Office team to develop the roadmap for academic engagement and provide strategic thinking in this space.